Large scale microfluidics for low-cost effective algal dewatering

"This is a PhD research project in Bioengineering entitled Large scale microfluidics for low-cost effective algal dewatering. The project will focus on the use microfluidic systems as an alternative to existing downstream processing technologies for algae in collaboration with an industrial partner. The project will investigate different algae, different system designs, consider integration and scale-up of systems and industrial deployment and the impact of processing on algae.

"